Mitochondrial and synaptic dysfunction in neurons from patients with OPA1- associated parkinsonism

The project focuses on identifying and understanding novel mechanisms regulating mitochondrial quality control pathways, which are affected in a variety of neurodegenerative diseases, including Parkinson's Disease and Alzheimer's Disease. In the first part of the project, a high content mitophagy screen will be developed to identify these novel pathways in human neuroblastoma cells. All hits will then be validated and any discovery will be translated in iPSC-derived neurons from Parkinson's Disease patients, to identify any relevant potential therapeutic targets.